Sustainable hair dyes from food waste / supply chain surplus

The conversion of biomass to fuels and value-added chemicals is key to support net-zero aspirations both globally and within the UK. Ideally biomass sources should be non-food biomass such as lignocellulosic biomass, and/or supply chain surplus or wastes. However, the biorefinery concept is challenged with valorisation of complex waste streams encompassing all biomass components; the requirement for new, biobased supply chains; discovery of new technologies and processes that are also sustainable with respect to social, economic and environmental factors; heterogeneity of
biomass feedstocks; integration of biorefinery systems within established systems; and complex modelling requirements. Surplus and waste from the human food supply chain have potential to be used for hair cosmetics with fewer legislative challenges. This project will research extracts from food waste/surplus for hair dyes.